Carbon Tooling Board

Base
Materials Ltd (BML) is primarily a manufacturer of model, pattern and tooling
materials. These manufactured products aligned with a range of distributed ancillary products
serve multiple manufacturing sectors, including aerospace, automotive, motor-sport, marine,
foundry and other industrial sectors. The manufacture of fibre reinforced composite
components involves several process steps which are wasteful in terms of time and materials
which could be eliminated with our novel product. BML would like to quantify the market
opportunity for our innovative approach to composite component manufacture.